The History of the French Language in Russia

The overarching aim of this three-year project is to fill a large gap in knowledge about the development of modern Russian society and culture by providing the first multidisciplinary history of the French language in Russia. \n\nBy treating such subjects as cultural and intellectual exchange and translation of concepts the project will engage with the theme of 'translating cultures' which the AHRC has invited the research community to consider.\n\nResearch Context\nImportant though the history of French in Russia is for an understanding of Russian national development, and instructive as the Russian experience is as an example of bilingualism and its effects, no substantial, wide-ranging study of the sort proposed has yet been undertaken. This lacuna is due in part to the fact that the use of French by the Russian nobility, as an aspect of elite culture, was of less interest to Soviet scholars working within a Marxist framework than phenomena that tended to break down that culture. Moreover, revelation of a strong foreign influence on Russian life and culture could be adversely perceived in a patriotic tradition of scholarship as capable of diverting attention from native Russian virtues.\n\nAims and Objectives\nThe project will focus on the period from c. 1750, when French was beginning to be used at court and among the Russian nobility, to c. 1850, by which time its use was becoming more restricted and the social and cultural contexts that had originally favoured it were much changed. Working with a team of two post-doctoral research assistants and a postgraduate, I shall aim to discover who in pre-revolutionary Russia spoke or wrote what varieties of French in what domains and for what purposes. At the same time we shall explore the effects that the use of French had on Russian linguistic usage and on Russian society, culture, politics and thought during the period when a rich secular literature was being created and an emergent intelligentsia was constructing an identity for the nation.\n\nMethodology\nThe team will use approaches and insights drawn from various disciplines in which scholars share an interest in language. We shall draw upon sociolinguists' work on varieties of language, prestige languages, standardisation, purism and bilingualism, and upon the work of sociologists and cultural theorists on power, gender and class, as well as historians' work on national identity and nationalism. In order to ensure that findings across this wide disciplinary range are of uniformly high academic quality, I shall recruit research assistants from different backgrounds (sociolinguistics in one case and social sciences in the other) who will complement my own expertise in intellectual and cultural history and philology. The team will work closely with an international Advisory Board of distinguished scholars (five from UK universities and one each from Belgium, Russia and Switzerland) who have expertise in diverse fields.\n\nOutcomes and Potential Benefits\nBy means of a two-volume monograph, a website, three international events (a seminar series, a conference and a colloquium), proceedings arising from these events and a PhD thesis, the project will:\n\n* deepen understanding of the process by which, and the degree to which, Russia was integrated into the mainstream of modern European civilisation during the age when nations were being formed;\n* contribute to understanding of the development of national self-consciousness and forms of nationalism;\n* illustrate the linguistic, social, cultural, political and intellectual effects of major language contact, identifying both the benefits that bilingualism may bring to a community and the anxieties and tensions it may cause; \n* contribute to the emergent field of historical scholarship on language; \n* promote interdisciplinary dialogue, throwing light on the extent to which theories, models and methods can prove valid and useful across disciplinary boundaries.

Potential impact
Impact summary\nI expect the main impact of this project to be felt in the academic community and in another section of my application have described the types of impact that I foresee there and the ways in which I aim to achieve it. The multidisciplinary and international character of the project should ensure that its impact in the academic community is wide.\n\nLike much other research in the humanities, the project should also bring cultural benefit to society in a way that is not precisely definable, by deepening understanding of the human past. Its main output, the monograph on the history of the French language in Russia, will be written in a way that will make it accessible to a public outside academia and it should attract educated readers with an interest in European languages, societies and cultures.\n\nThere are also two more specific respects in which the project will have significance for an international audience beyond the academic community.\n\nFirst, the question of the relationship between Russia and the West, which has been of fundamental importance in Russian thought and culture since the late eighteenth century and which is central to my project, remains intensely topical. Russia continues in the post-Soviet period to reassess this relationship and to harbour ambivalent feelings about further integration in European civilisation. The country is therefore in danger of marginalisation as the expanding European Union (EU) strengthens the cohesion of Europe beyond Russia's western border, sometimes perpetuating stereotypical views of Russia in the process. In this contemporary context my historical study of linguistic and intercultural relations between Europe's East and West will have potential relevance to a wide educated public, the media and organisations in the EU and Russia that are concerned with cultural diplomacy. The major event associated with the project, an international conference in 2012, which is the bicentenary of Napoleon's invasion of Russia, offers a particularly favourable and timely opportunity to underscore this relevance, and the presence of scholars based in three francophone countries and in Russia as well as the UK will enable the research team to take full advantage of it.\n\nSecondly, linguistic subjects that lie at the heart of the project, especially language spread and multilingualism, also have topical resonance. Some of the reactions to the spread of French in eighteenth- and nineteenth-century Europe, for example, foreshadow contemporary anxieties about the effect of the global ascendancy of English on other languages and cultures. Again, as at various times in pre-revolutionary Russia, so in the twenty-first-century world multilingualism may be perceived either in a negative or a positive light. It may seem, for instance, to threaten a community's identity, in which case it may help to awaken nationalistic resistance to foreign phenomena. Conversely, it may be celebrated - as it currently is in the EU - as a means of increasing solidarity, combating virulent nationalism and accelerating the creation of wealth in the competitive global marketplace. My project therefore has the potential to find a place in contemporary public debate about the implications of language spread and multilingualism, which may touch upon such highly practical matters as 'social inclusion and exclusion, identity, political participation, cultural diversity and cross-cultural understanding' (the words are taken from the European Commission's 'New Framework Strategy for Multilingualism' published in 2005).\n\nIn the accompanying Impact Plan I describe in more detail how I propose to engage with communities and organisations beyond academia and to draw out such topical implications of the project.